The QXS - a Range of Rapid-Chargeable, Plug-and-Play Powertrains for Two-Wheeler OEM's

The British two-wheeler market stands amongst the worst across Europe affected by COVID-19 and ended the first half of the year 26% down from 2019\. Several two-wheeler OEM's have suffered considerably as a result, and their electric vehicle development plans severely delayed. At the same time, COVID-19 has led to a significant rise in the demand for small electric vehicles.

To enable two-wheeler OEM's to fast-track their electrification programmes and meet this growing demand without high up-front costs, we have developed a range of fast-chargeable, plug-and-play powertrain technologies. These can be readily adopted by OEM's, enabling them to go-to-market quickly and cost-effectively with new electric vehicles.